Comparative Phylogenetics of the Leaf Economics Spectrum

The overarching aim of the proposed project is to perform comparative phylogenetics to determine the extent to which the leaf economics spectrum can recreate traditional DNA sequence-based phylogenies.